EPSRC CDT in Healthcare Data Science

This student is enrolled on the EPSRC CDT in Healthcare Data Science funded through EPSRC CDT grant. The research project and department will be chosen at the end of the first year of study and this record will be updated shortly after.